Tractable statistical inference from genomic data using diffusion models

If we were to obtain the sequence of my genome, we'd see a string of three billion letters from the DNA alphabet. Now let's sequence yours and compare the two. At most positions they'd be identical - we are both human - but at a small number, less than 1%, we'd seem some variation. As the costs of DNA sequencing fall, obtaining your own genome will soon no longer be a hypothetical question. We are presently on the cusp of obtaining the genomes of thousands of people, providing a glimpse into the complex pattern of genetic variation across all humans. This data encodes a great deal of biological information such as the rate of mutations, and it also contains information about human demographic history, such as recent historical population size changes and migrations. Can we infer these things just from the genetic data?

Given its rich and complex source of data, this has occupied statisticians, probabilists, and geneticists for many years. The key to this type of statistical inference is a suitable stochastic model: one important model is known as the Wright-Fisher diffusion. It describes the random fluctuations through time of the frequency of a variant in a large population - that is, it traces a trajectory for how prevalent the variant was at each point in time. Performing inference with diffusion models can be difficult. The purpose of this research is to contribute to making such inference tractable.

The approach here is to use a computationally-intensive, simulation-based, statistical technique: rather than work exhaustively, we simulate some random, representative samples from the model and average over them. A computer can provide us with a large number of samples, so that the error is expected to be small provided we wait long enough. So successful is this idea that it is used throughout science and engineering. Here, we must simulate paths from the Wright-Fisher diffusion - the random, unobserved trajectories of historical frequencies of genetic variants. Ensuring such simulation can be carried out efficiently on this and related diffusions is a first task of the research. Because of the generality of the models and the techniques involved, this has the potential to aid researchers in many fields outside genetics too.

Given a method for sampling from the model, our next task is to embed it into an inference algorithm. However, this approach has been little applied to the framework of the Wright-Fisher diffusion, and there are open questions on the design of such an algorithm that this research will address, including some important specific issues. For example, we might simulate our diffusion path by many small, local increments, building up its trajectory in very small time steps based on what the data looks like at that time. We should hope that these trajectories will be consistent with the observed data overall, but ensuring such consistency is a global, not local, problem. The project will also address this issue.

Finally, we must specialize the algorithms for the analysis of genetic data. So that the work can be made accessible, convenient software will also be developed. Analysis of genetic data has the potential to provide a range of benefits: among other things, we can learn about human origins from ancient DNA, the evolution of pathogens, the progression of a tumour, the importance of natural selection, and the recent demographic history of humans. The latter is important as a vital first step in predicting the nature of human genetic variation, which in turn is fundamental in our understanding of the genetic basis of the risk of many complex diseases.

Potential impact
Efficient means to interpret genetic data accurately are widely sought, and occupy the work of many research groups. Cutting-edge statistical techniques are available, but how can we ensure they are practical when applied to this type of data? This question is a strong motivation for the current project. In addressing it, extensive use will be made particularly of the tools of Sequential Monte Carlo and diffusion models. Each of these tools is rather versatile and arises in a number of applications: for example, diffusions are used in modelling stock prices, turbulence, and chemical reactions; Sequential Monte Carlo finds similarly diverse use such as in target tracking, volatility of financial instruments, and predicting polypeptide conformations. Progress made by specialists in these areas is often highly informative for the other areas. This research programme has been designed so that contributions here can be transferred to other applications in a straightforward manner, and benefit these groups across potentially broad areas.

Beyond this broad set of practitioners, the project considers the impact of these methodological developments by directly addressing inference problems for two specific types of data arising in genetics: first, genetic data in time-series form, which is entering a new era and now arises in several contexts; and second, a widely used genomic summary statistic known as the allele frequency spectrum. Progress in each of the two frameworks has the potential to directly benefit several groups:

- Improved understanding of time-series data will benefit those working on human origins with ancient DNA, the spatial spread of diseases, pathogen evolution, and the progression of a tumour sampled over several timepoints. Methods developed here can assist in dating when a genetic variant arose, infer whether a genomic region confers a selective advantage, and trace the geographic origin of a disease, for example.

- Understanding allele frequency spectrum data is important to many biologists, geneticists, and medical statisticians; for example, accurate inference of human demographic history using this type of data is, as well as being of direct interest, a first step in predicting the relative abundances of rare and common genetic variants in a population. This in turn is fundamental in our understanding of the genetic basis of complex disease risk.

Concentrated effort and resources by many researchers on these and related questions are likely to have a substantial impact on quality of life in the medium- to long-term, particularly as genomic data becomes available directly to the general public. If the project developed here is successful then, by contributing to this endeavour, it will encompass many potential indirect beneficiaries. The key aim in realizing this impact pathway is to ensure that results of the work are known and easily implemented by the above practitioners in other fields.